Luna: your personalised BSL guide

With your own personalised digital sign language avatar, accessed through your own device, British Sign Language (BSL) is finally being treated as an official language by public transport operators. Giving BSL users the opportunity to access station information, station announcements and even wayfinding information in BSL. This technology can be easily expanded to on board vehicles as well, providing full personalised BSL guidance during the passenger's journey.